University of Southampton and Aurora Medical Limited

To transfer and embed an innovative capability in development and validation of precision surgical instruments, for dental and small joint replacement implants.